Apple Press

Core Equipment Ltd would like to develop a mid range fruit press to make the production of Top Fruit juice such as apple and pear juice, more efficient and affordable for small to medium sized producers. Our vision is to help fruit growers to produce more juice of a higher quality and at a lower price, thus reducing food miles and increasing local production.